On the biopolitics of primitive accumulation: housewifisation in the international political economy

This project is an investigation of capital, gender, and nature, which aims to develop an original
theoretical framew
ork organised around the concept of 'housewifisation' as part of a distinctly
ecofeminist theory of international political economy (IPE). The main contribution of the work will
be to advance knowledge and possibilities for radical praxis in the study of IPE through a form of
immanent critique informed by taking seriously feminist, postcolonial and environmentalist
scholarship and activism. I will synthesise different insights from a range of perspectives into a
holistic theory of ecofeminist IPE, which will retain the materialist sensibilities of more orthodox
Marxist approaches yet transcend the limitations of single-handed foci on wage-labour and
exploitation in favour of an analysis of the international political economy in terms of a unified
process of socio-ecological re/production